EcoLowNOx: Auxiliary Combustion System for Efficient Combustion with Low-NOx emissions for Foundation Industries

Glass and Steel manufacturing furnaces frequently operate at temperatures above 1400'C, creating a pressing need for new, cost-effective technologies to reduce NOx emissions and increase furnace efficiency to meet ever tightening regulatory requirements.

Global Combustion Systems (GCS) have previously demonstrated (at lab and commercial-scale) an 'Auxiliary Injection' combustion technology for end-fired glass furnaces that has the potential to reduce NOx by more than 80% and increase furnace efficiency by as much as 3%.

This project, supported by Tata Steel and Liberty Speciality Steels, will assess the performance of the GCS Auxiliary Injection technology for a range of new glass and steel furnace scenarios, using the Glass Futures 350kW combustion-test-bed furnace.

A team from the University of South Wales will screen and select existing computer models to understand how to transfer the GCS technology into steel applications as well as to quantify potential benefits.

A techno-economic review will be undertaken to assess the feasibility of the GCS technology for these furnace applications, which will be used to identify the further work required to de-risk the technology to the point at which it can be trialled on commercial furnaces.